Developing a repair app/platform for domestic appliances that provides video access to an engineer and GPS tracking for in-person repairs.

Service Box Group Limited (ServiceBox) is a UK-based insurtech SME with a core project team of James Marriott-Smith (Project Lead), James Kedian (Project Sponsor), Kerry Venn (Commercial Lead), Martin Leggatt (Regulatory/Sustainability/Inclusion/Diversity Lead) and Ashleigh Newman-Jones (Technical Lead). ServiceBox is solving a significant unmet need and innovatively applying technology to develop a repair app/platform that provides users with video access to an engineer and GPS tracking for in-person repairs. By merging technology with the service repair industry, ServiceBox's solution could increase the number of immediate fixes by 17%, reduce costs, save time, enhance satisfaction and reduce environmental impacts.